Why do plant organelles move? Generation and application of novel tools to study organelle dynamics in plants

The growing global population requires the development of novel strategies to sustainably increase food production. Organelle movement is dynamic and linked to changes in cell size, plant biomass and in response to factors which affect food production such as pathogens (Perico and Sparkes, New Phytol. 2018; Ryan and Nebenfuhr, Plant Physiol 2018). Our understanding of the molecular mechanisms which drive and regulate organelle movement is poor, as is our
understanding as to how movement affects cell growth. The project will develop and apply novel tools to control organelle movement which will enable the student to address questions relating to why organelles move in plant cells. The project will provide training in plant imaging (such as confocal microscopy), cell biology, molecular biology and plant physiology. The supervisory team consists of Dr Imogen Sparkes (main supervisor) and Prof Claire Grierson (second supervisor) at the University of Bristol. The CASE placement will be under the supervision of Dr Xavier Jacq and Dr Andras Sandor at MOA technology, Oxford.

The project will be based at the University of Bristol within the plant group, which comprises multiple groups working on diverse topics ranging from cereal genomics to how plants respond to external stimuli.